Sociolinguistic phonetic variation in Barbados

This project aims to elucidate the mechanisms of language variation and change by investigating
sociolinguistic phonetic variation in Barbados, a Caribbean island (population: 267,000). Until 1966,
Barbados was a British colony. The official language is English; however, most of the population uses
Barbadian Creole, an English-lexifier creole formed during enslavement (Fenigsen 2000). It is said to
have undergone decreolisation, meaning that even its least prestigious variety is closer to Standard
English than other Caribbean varieties (e.g., Jamaican Creole) (Denny & Belgrave 2013).
Since independence, Barbados has experienced rapid socio-economic change, gaining greater access
to the wider world (and therefore, other varieties of English) through media, tourism, and travel.
Unlike other former colonies (e.g., USA, Australia), comparatively little sociolinguistic work has been
completed on more recently independent countries. Barbados provides a unique opportunity to
conduct research in a society structured differently from the typical urban setting of most
sociolinguistic studies, in that there is more mixing between social classes, especially during
education. This study will also address the intersection of language and identity in a multilingual
context.